Millimetre-wave Radar Design using Multiple-Input Multiple Output (MIMO) Antenna Systems for Automotive Radar

The vision of this project is to design, engineer, and experimentally demonstrate a revolutionary wireless transmitter and receiver system that provides a simple yet automated approach for advanced driver assistance systems (ADAS). Radar approaches are employed and the proposed system can also assist with the charging of electric vehicles (EVs) wirelessly. Improvements in terms of efficiency and performance as well as reduced system complexity and cost are anticipated when compared to the conventional. The envisioned system is fully compatible with CMOS and radar technologies for ADAS and brings substantial benefits in terms of safety, convenience, low-cost implementation, and robustness, and when compared to more conventional systems and where Multiple-Input Multiple Output (MIMO) antenna systems are not employed. In addition, the proposed radar system can significantly increase the accuracy and detection time of road hazards and lane departures for vehicles, while also, assisting drivers with blind spot monitoring, lane changes, and cruise control. The proposed and disruptive radar technology is also a significant advancement from conventional monitoring sensor systems as signals can be processed in real-time and then down converted for digital output display to the driver as needed. Design considerations are to be made for safety, efficiency in the airlink, smart aperture control for efficient focusing and target tracking as well as 2D beam scanning with high angular resolution for proper target characterization.